HIV-1 Reservoir in Gut-Associated Lymphoid Tissue (GALT) in Primary HIV Infection

HIV is a chronic disease that can be well controlled with daily medications, known as antiretroviral therapy (ART). Usually ART is not started straight away, but only after immune cells (CD4 T-cells) have fallen below a set level. Although ART has dramatically improved survival for people living with HIV, it cannot cure HIV and so once started, treatment is life-long. This is because current ART cannot remove HIV from cells containing virus in a resting state - known as the HIV reservoir. For this reason virus levels return and people can become unwell if ART is stopped. Lifelong ART is challenging due to drug side effects, treatment fatigue, viral drug-resistance and expense. Whilst curing HIV infection is not possible with ART alone, a period of time off treatment without detectable virus in the blood - "remission" maybe feasible and is highly attractive.

Recent studies have shown that if ART is started immediately after an individual becomes infected with HIV a lower level of viral reservoir can be achieved than for those starting treatment in later stage disease. Unexpectedly, amongst some rare individuals treated from early infection, virus did not return to high levels even after therapy is stopped; this is called post-treatment control (PTC).

Using current laboratory tests to measure HIV reservoir in blood cannot accurately predict who might achieve PCT. One reason blood tests measuring viral reservoir may not accurately predict PTC may be that the rebounding virus is not coming from blood cells. There are different HIV reservoirs in the body from which the virus can return; the largest is the gut which can be five times larger than the reservoir in the blood. It is hypothesized that virus that returns after ART is stopped maybe coming from reservoirs within the Gut-associated lymphoid tissue (GALT).

To address this question, my key aim is to characterise and compare measures of viral reservoir in gut samples with those from blood from people who have started on early ART. This will be a sub-study of an ongoing study of treated early infection called HEATHER which is evaluating blood biomarkers of viral reservoir. Participants enrolled into the HEATHER study will be invited to additionally agree to an endoscopy where small samples of gut will be taken for research evaluation of viral reservoirs. These biopsy tests are routine procedures and will be performed by a doctor who specialises in such procedures at St Mary's Hospital in London. We will analyse the blood and gut samples using specialised laboratory tests at the University of Oxford in order to assess the types of cells which make up the reservoir and the amount of HIV in the gut reservoir compared with blood. We then aim to investigate if gut reservoir measures can predict which patients might safely interrupt ART and achieve PTC. Ultimately this will be tested by giving the option of interrupting treatment (as part of a study) but only amongst a very small number of patients deemed most likely to achieve PTC based on our study results. The results of this work will inform other studies which test new treatments aimed at curing HIV by helping the investigators to decide who can stop treatment without the virus returning.

Technical abstract
Aims:
This project aims to determine if measurement of HIV-1 reservoir in Gut-Associated Lymphoid Tissue (GALT) can predict post-treatment control (PTC).
Relevance:
Recent cases of PTC of HIV - where virus does not rebound after cessation of ART commenced during primary HIV infection (PHI) - suggest a remission or functional cure is possible. Accurate predictors of PTC are needed to allow safe stopping of ART. Current viral reservoir quantification assays from blood have not predicted PTC, suggesting an alternative source of rebounding viraemia. I propose that the terminal ileum is a key productive reservoir and that quantification of HIV reservoir at this site will predict PTC.
Objectives:
1.To establish a GALT HIV-reservoir sub-study from the HEATHER cohort involving ileal and rectal biopsies.
2.To develop and apply virological and immunological assays to characterise the HIV reservoir in GALT and compare with equivalent measures in blood using established assays/platforms.
3.To develop a predictive algorithm of PTC, that will include GALT and blood biomarkers. This will be tested amongst selected individuals with a Treatment Interruption(TI) in the HEATHER study.

Methodology:
>130 individuals are enrolled and have donated blood samples to the HEATHER study. I will enrol to a GALT sub-study (n=55). Using Ileal and rectal biopsies, I will apply assays of HIV reservoir and immunophenotyping to CD4+ cells from GALT; including Total and integrated DNA, HIV-1 intracellular viral unspliced RNA transcripts, Next Generation Sequencing of Provirus and immunophenotyping using FACS. The measures of reservoir in GALT will be compared with blood and together will inform an algorithm to PTC.
Scientific and medical opportunities:
The project will provide a a detailed analyses of sustained ART on the GALT reservoir and the role of GALT biomarkers in predicting PTC. Such biomarker data will allow for development of safe TI protocols in HIV cure intervention trials.

Potential impact
The benefits resulting from a HIV cure are many spanning across medical, scientific, social and economic spheres. While this research would not lead to HIV cure itself it aims to address the question of how to predict those who may have been successful in achieving "remission" and could safely contemplate a period of time off therapy, or cured by novel therapeutic interventions, thereby contributing to a body of evidence with the ultimate goal of HIV cure.

The key intended beneficiaries from this research are people living with HIV. Currently there is no cure or vaccine for HIV-1 infection. Approximately 35 million people are infected with HIV-1 - 0.8% of the global adult population; in the UK an estimated 100,000 individuals are living with HIV. Antiretroviral therapy (ART) has dramatically improved survival for those living with HIV, and has been an extremely successful intervention; however it requires provision of life-long ART to all who need it, which is a challenge, and also is associated with toxicity, drug resistance and treatment fatigue. Feedback from community groups of people living with HIV suggests that a drug free remission of HIV as opposed to a sterilising cure would be a greatly valued option. While this research would not directly offer a cure for HIV, it aims to provide data which can pave the way for future interventions studies by identifying biomarkers which may allow for safe stopping of ART.

ART is an expensive intervention as it requires high cost medications and treatment is life-long. HIV care including ART costs the National Health Service approximately £1 billion per year. Consequently steps towards a cure or remission for HIV would have a clear economic benefit. This is even more relevant in regions of the world where the human and economic burden of HIV disease is greatest, such as sub-Saharan Africa.

The short-term beneficiaries of this research are those involved in designing cure intervention studies with new therapeutic agents. The data generated aims to allow identification of individuals who will not have viral rebound on stopping of ART. This will be done by interrogating the role of the HIV proviral reservoir in the gut, and in particular in the terminal ileum as opposed to rectum, in comparison to PBMC, which may act as a more sensitive indicator of the HIV reservoir. It will also be of particular interest to those researching sanctuary sites of HIV reservoir, and those examining the mechanisms of HIV persistence in the gut. Ultimately this will benefit those involved in translational and clinical HIV research.